Today’s Carbon in Tomorrow’s Soils: unlocking new opportunities for climate action with soil parent materials

Soils have major roles to play globally in combatting climate change. One of these is to sequester and facilitate the long-term storage of organic carbon. Currently, the capacity of the soil carbon reservoir is constrained by an arbitrary boundary delineating the lower limit of soil profiles from the underlying zone: the soil parent material (SPM). Sitting between intact bedrock and the soil, SPMs are the consolidated (e.g. weathered rock) and unconsolidated (e.g. sediment) substrates from which soils are primarily formed. Despite significant investment to enhance long-term carbon storage down soil profiles, the roles that SPMs play in the soil carbon cycle are unknown. Emerging research shows that some SPMs can act as organic carbon sinks, whilst other research suggests that they can also release carbon. Meeting Net Zero targets requires us to account for all carbon pools and cycling processes, including those taking place across the soil-SPM transition.
This FLF programme will examine the roles that SPMs play in the soil carbon cycle through three research questions:
1. How spatially variable is organic carbon storage in soil parent materials? The stocks of organic carbon in SPMs have only been studied in a couple of locations globally and we still do not know how organic carbon and its stability varies across different types of SPM and with depth. My Fellowship will identify how the spatial distribution and stability of organic carbon down SPMs is associated with their structural, geochemical, and microbiological properties. This will constitute the first evaluation of the depth-wise distribution and stability of organic carbon down consolidated and unconsolidated SPMs which will enable modellers to expand and integrate SPMs into soil carbon models, providing new knowledge about where and how to enhance carbon sequestration.
2. How is organic carbon transported into SPMs at different stages of soil formation? On shallow soils, SPMs are close to the land surface and represent important reserves of water and nutrients for biota. Understanding how microbial communities and plants colonize and transport organic carbon into SPMs allows us to enhance carbon storage on nascent and shallow soils. My Fellowship will reveal a new three-part relationship between the colonization of bare SPMs by pioneer organisms (epiliths), initial soil formation processes, and organic carbon cycling. New knowledge about these processes, and their interactions, will significantly advance efforts to kickstart ecological succession on bare SPMs and restore desertified terrain. My programme will also quantify the input of root-derived organic carbon to SPMs at different stages of crop growth cycles, which will help to identify crops that can maximize organic carbon sequestration on shallow soils.
3. How much rock-derived organic carbon is released from SPMs to soils and what is its fate? Some SPMs are sources of rock-derived (petrogenic) organic carbon which is released into soils during bedrock weathering. Rock-derived carbon pools are currently missing from models, yet emerging research suggests petrogenic carbon fluxes are similar, and may exceed, CO2 uptake by silicate weathering. My Fellowship will measure georespiration fluxes along a nascent soil formation sequence overlying petrogenic carbon-bearing SPMs and will assess how soil development may govern the sensitivity of this rock-derived carbon to climate-induced warming. This work will catalyze efforts to integrate petrogenic carbon into next-generation soil carbon models and will help us to evaluate the impacts of its georespiration on Greenhouse Gas Removal efforts.